Topology in Time-Varying Metamaterials

Time-varying metamaterials offer exciting opportunities for dynamically manipulating electromagnetic waves. A prominent application is in the domain of topological metamaterials which also allow for unidirectional and spatially localised edge modes. This project will develop theoretical techniques for describing such systems in and out of equilibrium. This will include the Dirac-Maxwell correspondence for time-varying and spatially inhomogeneous media. The project will also explore the connections to condensed matter systems to exploit the advantages of metamaterial platforms.